Heriot-Watt University and The Falcon Project Limited KTP 23_24 R5

To develop a new, optimised, and safer approach to the manufacture of energetic materials through the combination of bespoke in-line chemical sensing with flow synthesis capabilities.